Cleaning with LasErs Adaptively by Novel use of SEnsors (CLEANSE)

There is an increasing demand for high performance materials most of which are not compactable with conventional cleaning techniques. Cleaning of these materials is essential to exploit their enhanced properties as surface contaminants can initiate premature part failure. The most widely employed cleaning method for engineering parts is acid etching which will be restricted to a large extent under the REACH legislation. In this project a novel adaptive laser cleaning system will be developed which can achieve right-first-time cleaning on most engineering materials.